CCP4 Advanced integrated approaches to macromolecular structure determination

Potential impact
The generic importance of macromolecular crystallography in general and CCP4 in particular is provided in the Pathways to Impacts section.

Contact predictions obtained from evolutionary covariance analysis are available for an ever-increasing number of proteins and protein families. Although predictive algorithms continue to improve, current predictions are widely available and good enough to impact on the efficiency of protein X-ray crystallographic structure determination. WP3 is concerned with facilitating the use of contact predictions throughout the structure determination pipeline. It encompasses four different elements, presented here in pipeline order. In structural biology proteins are often expressed heterologously with regions that hinder structural studies removed and/or particular sub-sequences expressed in isolation. Accurate identification of the domain boundaries is therefore essential. Since domains typically represent self-contained folding units, the contact prediction information provides a direct evolutionary readout of residues that are within a given domain. The improved domain boundary identification methods we will develop here will avoid the wasted effort associated with incorrect estimates. The second element of WP3 concerns novel approaches to Molecular Replacement (MR), the predominant mode of crystallographic structure solution. Predicted contact maps will be used to select from libraries of mid-sized search models, derived in a number of ways, extending MR to more difficult cases such as novel or divergent folds. The impact will be the computational solution of otherwise intractable targets by MR. The third element addresses tracing of sequence into electron density and its validation. We will enable flexible visualisation of contact prediction information in Coot and CCP4MG, facilitating its use to help interpret density in regions poorly defined by electron density, but also providing for representation of predictions in figures for publication. Together with incorporation of contact information into the automatic tracing software BUCCANEER and enhancements to ConKit, this latter to provide a contact-based validation method, these changes will leverage contact predictions at the crystallographic coalface in order for faster and more accurate interpretation of density. Finally, WP3 will see improvements to the CCP4 tool PISA to use the direct evolutionary readout of biological significant provided by contact predictions in order to better distinguish physiologically important protein interfaces from mere lattice contacts. The impact here will be less ambiguity about the biological meaning of crystal structures.

The software developed in WP3 will be added to the CCP4 suite. The CCP4 suite is used world-wide and is available on Windows, Linux and Mac_OS platforms, providing a direct distribution channel to macromolecular crystallographers. The automated update mechanism of CCP4 will enable fast access to new developments by the user community.

Although the focus in WP3 is on structural bioinformatics for crystallographic ends, some elements are relevant to other communities. With medium- to low-resolution cryo-EM structures, it is commonly found that density does not allow for unambiguous tracing of sequence register throughout. By integrating contact prediction into software shared between the crystallographic and cryo-EM communities - Coot, CCP4MG, Buccaneer and ConKit - contact-based assistance with and validation of sequence register will be available to both. The impact will be in a reduction of registry errors and improved confidence in the accuracy of regions defined less well by electron density. Finally, accurate domain boundary information facilitates bioinformatics tasks such as distant homology detection and ab initio structural modelling. Thus, the domain parsing improvements here will benefit the structural bioinformatics community.